Enabling Housing Innovation for Inclusive Growth

"**Bristol City Council** (**BCC**) is a leader in the use of modern methods of construction (MMC)-based housing solutions; an exemplar for the wider UK.

Bristol has a range of social and community-led housing developments planned for 2020-21, including **c.458 homes to** be delivered using innovative MMCs provided by a range of manufacturers.

BCC views these developments as a unique opportunity for a step-changing '**demonstrator**' project, assembling a unique supply and demand-side collaboration. It will deliver a major programme of integrated innovation in product and manufacturing processes, data capture, testing and assessment across a spectrum of MMC-based solutions, with providers ranging from local start-ups to national companies. Construction costs, whilst essential enabler, are excluded from eligible costs for Innovate UK.

The 'momentum resourcing' provided by Innovate UK funding will enable BCC to integrate inter-departmental expertise, addressing council-level barriers to the delivery of new homes in a coordinated manner. It will enable us to create a nationally replicable delivery model that encourages the use of MMC-based solutions in balancing the supply of new homes with growing demand.

Building on CLC metrics we will define '**key performance indicators' (KPIs**), benchmarked against existing housing delivery models. KPIs will include social impacts, public perception and occupant experience as well as supply chain efficacy **(respective savings of 50% and 33% in time and cost targeted in line with ISCF targets),** whole-life performance, quality and environmental impact. These KPIs will inform a major programme of data/information capture from participating MMC supply chains.

* The main outcome will be a '**council change model**' supported by a **decision-support 'toolbox'**, enabling local authorities across the UK to address development challenges using MMCs and taking account of local issues (social value, procurement, demographics, skills, location, supply chain capacity, economic, technical and environmental), specific development needs, and supply chain capacity.
* Project learning and supply chain collaboration will enable suppliers to deliver effective product, process and supply chain innovations; collaboration with BCC will increase confidence in future demand, facilitating capacity planning and investment.

Whilst BCC is key to project delivery, the lead partner will be YTKO (a Bristol-based company working closely with BCC) supported by BRE in project administration and coordination. 9 MMC-based housing solution providers are participating. Stakeholders including other councils, the CIH (data shared with the 'Whole life performance' workstream) and other public-sector and commercial bodies."